Cosmological inference from large galaxy surveys

The ESA Euclid space mission and the Large Synoptic Survey Telescope (LSST) will revolutionise large-scale structure cosmology, with data arriving from the early 2020s onwards. These big galaxy surveys will not only enable dramatically new insights into structure formation and our cosmological model, but also require unprecedented measurement accuracy and scrutiny of results. To reach the goal of precision constraints on the properties of dark matter and dark energy, it is crucial to completely re-think the way we process and interpret the data from galaxy surveys. We will develop and demonstrate novel forward-modelling analysis on the joint analysis of galaxy clustering and weak lensing in the state-of-the-art ESO Kilo-Degree Survey, and port our methodology to early data from Euclid and the LSST.